Beyond Smart Junctions

As cities and regions seek to decarbonise, shifting away from cars presents a major challenge.

In recent years there have been significant advances in the availability of real-time multi-modal data driven by Computer Vision solutions. However, despite access to multi-modal data, traffic network operations in cities are still heavily focused on the flow of cars.

Our project develops a next-generation ITS/Network Management system to deliver integrated insights and coordination across all modes of transport including cycling, walking and bus.